Production of Oxygen on the Moon

I am currently an MSc student, having just completed studying Physics at the University of Leeds, awaiting classification. My
aim after my graduation is to begin a career in academic research, starting with a PhD as a natural progression from my MSc
and BSc degrees. My research interests are interdisciplinary but mainly surround the space sector, including astrophysics,
astrobiology, planetary science and space instrumentation. With graduation from my MSc imminent and the pandemic
coming to an end, I am primed to fully invest my effort into this project.